Energy Facilitated Markets Places

Green Globe Architecture (GGA) is an integrated design-led sustainable architectural and engineering practice that has developed a desk-based architectural model and operational concept of the Energy Facilitated Market Place (EFMP). The EFMP concept utilises Renewable Energy technologies to provide temperature/sensor controlled market places to alleviate high levels of Post-Harvest Losses in Sub-Saharan Africa. As such delivering a socio-economic outlook aimed to provide viable solutions towards creating rural economic empowerment. Our work is unique in that we have linked sociological and health/wellbeing research to provide designs that have social and economic impact anchored by sustainable infrastructures.

As a case in point; women, particularly in agriculture in developing countries face a complex interplay of intensifying climate impacts and gender inequities. Our vision is to provide sustainable infrastructure, services, and social protection for gender equality and the empowerment of rural women and girls through programmes and infrastructure that we realise requires special attention from development partners, investors and calls such as the Energy Catalyst Round 7.

Otaski Energy Solutions (OtaskiES) is an AI-based energy solutions company that integrates consumers' behavioural patterns and energy utilisations to implement new energy consumption profiles to reduce carbon footprint and energy cost.

GGA and OtaskIES have partnered to deliver the first of its kind EFMP that redesign infrastructure and energy profile targeted at sustainable, affordable and reliable energy access. The collaborations look to solve the energy trilemma and sustainability issues that relate to wealth distribution, gender and socio-economic well-being in Nigeria, Malawi, Mozambique and Kenya. This is done by disruptively building a market place in rural/urban Africa that serves as a clean energy generation farm for the market and adjourning communities, and use artificial intelligence (AI) to deliver affordable and reliable electricity.